GRASS Ceiling

GRASS Ceiling will develop a context where women can drive socio-ecological transitions, that is, develop innovations in response to socio-ecological challenges and strengthen the resilience of rural areas. This is essential to deliver the UN’s goals on gender parity, realise the EU gender equality strategy, and achieve the goals of the Green Deal, the Farm to Fork strategy, the Long-Term Vision for Rural Areas and the European Pillar of Social Rights. GRASS CEILING is a multi-actor project that will increase women-led socio-ecological innovations in farming, the rural economy and in rural communities (i.e., smart-agri skills, eco-tourism, pasture led agriculture, organic cheese, energy neutral village halls, community gardens, elderly care cooperatives). Socio-ecological innovation in farming and rural areas is a developing area in Europe, and GRASS Ceiling will co-create tools to ensure women can fully participate. Our consortia include end-users (women innovators), stakeholders and researchers in case study Member States, as well as European bodies and stakeholders who can influence EU policy such as the EU Women’s Entrepreneurship Platform (WEP), Copa-Cogeca (EU representatives of farmers and agri-cooperatives), The European Association for Information on Local Development (AEIDL), and the European Environmental Bureau (EEB). GRASS Ceiling brings together leading academic partners with many years of experience in research and practice projects that seek to empower and support women in agriculture and rural areas throughout a variety of contexts in Europe. The project involves women-innovators on farms and in rural areas who will participate in our 9 socio-ecological women innovator living labs in 9 case study countries. Our Living Labs are practical, women-led, interactive innovation initiatives that will increase knowledge and provide tools to assist women innovators and policy and support organisations at Member State and EU level.